Connecting Health Ecosystems: Connecting the dots within digital health innovation ecosystems

"CONNECTINGHEALTH - CONNECTing the dots withIN diGItal HEALTH Innovation Ecosystems" is a two-year preparatory action for setting up joint programme among the actors of the digital health ecosystems in Europe and beyond. The overall aim of the project is fully aligned with the call for proposals, which is to foster interconnected, inclusive innovation ecosystems across Europe and maximising the value of innovation in one of the sectors that provides the future opportunities for growth and increased competitiveness and innovativeness, namely the digital health. CONNECTINGHEALTH will be implemented by the small and agile core group, which consists of the European Connected Health Alliance as a European partner and three organisations that are leaders of the digital health ecosystems in their regions: Scotland, Western Hungary and Southern Ostrobothnia. To reach its goals, CONNECTINGHEALTH will conduct the mapping of the digital health ecosystems in Europe, their initiatives, projects, resources and stakeholders, develop the future scenario for the digital health sector in Europe 2030 and identify the preferable future that will be the base for the multi-year action plan, co-designed together with the stakeholders and ecosystems engaged in the project through the futures and investigative workshops. Besides the investigation on the general level of the digital health, the project will look deeper into the three topic crucial for the further development of the digital health sector in Europe, namely: 1/ health for wealth opportunities, 2/ opportunities of the transition from traditional to digital health industry and 3/ opportunities of engaging the stakeholders from health and social sector in the development and implementation of the solutions. CONNECTINGHEALTH will result with the multi-year action plan and the number of immediately exploitable results, eg. the future scenarios and the focus area papers. They will be disseminated widely to the key stakeholders.no public description